Nobody Dies at the End? Queer Forms of Optimism in Twenty-First Century Gay US Literature

My research project is the first to identify a corpus of what I call 'queerly optimistic twenty-first century gay US literature'. It is also among the first to undertake a comparative critical examination of the literary and political implications of intersectionality in these authors' works. The goal of my research is to provide crucial insight into the social and political significance of gay men's literary production in the US which grapples with the contemporary cultural moment-in particular, I am interested in works by gay men from marginalised communities. The early decades of the twenty-first century are characterised by interconnected phenomena: the apparent entrenchment of 'still-late' capitalism, unfettered consumption, and their attendant social and environmental crises; loneliness, isolation, and social alienation; the popularity of new forms of authoritarian and extreme-right-wing political programmes; (dis)information paralysis; the warp-speed expansion of the digital multiverse; demographic change; the new culture wars (e.g. 'woke' vs. MAGA in the US); and the dubious efficacy of Millennials and Generation Z writ large as politically-engaged agents of change. Some works in my corpus are stylistically similar; others are markedly different. What draws them together in this project is the cultural moment in which they are writing, as well as their individual and collective potential for locating a plurality of nuanced, complex, queer, forms of optimism. The queer optimisms running through this body of work exist within (and in response to) a narrative context of social isolation, systemic oppression, and complex lived experiences, and these contexts both complicate and crystallise these optimisms in potential-it is upon that point of tension that I develop my interpretations of the texts in my corpus.

My hypotheses are threefold:

1) Contrary to the prevailing view in literary criticism, strains of queer optimism are actually visible throughout what we might call modern 'gay literature';

2) a significant strand of contemporary gay men's writing in the US involves creating and sustaining queer forms of optimism in protagonists who are facing multiple forms of social and political marginalisation (e.g. narrating the intersection of sexuality, race, class and cultural background);

3) each of the works in my corpus are concerned with constructing a queer cultivation of the self in response to the challenging material conditions of contemporary life-and that each work is underpinned by a queer erotics, logic, and ethics of everyday life.

I have identified the following three themes as conducive to answering these questions and each will form a section of my thesis: sex and intimacy between men; kinship forms; and orientations towards work/labour. In subsequent chapters I will demonstrate the strategies used in the texts I explore in relation to these themes, with particular reference to the ways in which their protagonists can be said to embark on an ongoing process of becoming/coming-of-age, locating their (often limited) agency and using it to identify the kinds of transformation they want to see in their lives and the world around them.